Long Range Health Monitoring Wearables using Dash7 Standard (LoRaH-D7)

LoRaH-D7 is a feasibility study by Iotics Ltd to investigate the use of DASH7 open standard in remote health care monitoring. The project aims to develop an early-stage wearable prototype that periodically monitors the patient's heart rate and transmits the data to long-range base stations. High radio
penetration power in urban environments, multi-year battery performance and multi kilometre range without the need of mobile phones, Bluetooth or wifi gateways are some advantages of using DASH7 in remote health and activity monitoring. The project is funded by InnovateUK for 2 months through "UK-Singapore: technologies for smart urbanisation" competition. Field trials and proof-of-principle demonstrations will be conducted in Singapore's OneNorth test bed.